PDS-ULTRA: Augmenting Physical Data Security using the World’s Most Sensitive Ferromagnetic Detection System

In 2019, Vishwanath Akuthota destroyed 66 computers in his college in New York using a **_'Killer USB';_** a device that looks like a USB memory stick, but sends high-voltage power surges into the device it is connected to, wrecking computer systems.

**_'Killer USB' sticks and other small electronic devices highlight the urgent need for physical data security._** Further examples include the infamous case of Edward Snowden who leaked millions of highly classified NSA files using a few USB sticks. Similarly, the Stuxnet malware which disabled Iran's nuclear plant was inflicted using a USB drive. In 2018, Omarosa Manigault Newman, a US government official, released recordings of conversations she had with the US President and the White House Chief of Staff. She recorded the conversations with a small recording device.

**_Preventing such security incidents ultimately relies on the reliable detection and control of storage devices, which have become smaller and increasingly difficult to detect._** In fact, independent third-party research has shown the probability of detection using competing ferromagnetic detection technology can be **_as low as 2%,_** meaning most small electronic devices will go undetected, especially in high interference environments such as data centres.

Other detection alternatives such as **_millimetre wave scanners (mmWave)_** cannot penetrate past thick clothing or skin, leaving hidden items in body cavities undetected. **_Static and handheld metal detectors_** require extreme proximity to the screened individual to detect small electronic devices. Waving the detector at an individual is highly intrusive and undesirable especially when screening high-seniority executives in corporate environments.

As a market leader in ferromagnetic detection technology, Metrasens are engaged with major data centre operators. Results from preliminary trials have demonstrated the high possibility of mitigating digital noise thereby significantly improving our ability to detect small electronic devices within environments with high magnetic interference.

**_This project will focus on creating an ability to detect data storage devices reliably with improved sensitivity._** Based on our initial trials, we will develop static and portable prototype detection systems that will be tested and validated in real-world environments, allowing us to satisfy a broad range of applications. This project will open up new lucrative opportunities in the global physical data security sector and enhance our ability to improve our established detection technology for MRI safety, contraband detection in prisons and counterterrorism. **_We will create new domestic and export opportunities, whilst maintaining the UK's reputation in cutting-edge detection technology._**